Parallel transmit ultra-high field (7T) magnetic resonance imaging (MRI)

Project aims to develop new MRI methods on ultra-high-field scanners, with particular stress on the parallel transmit
method. The 7T Terra scanner at Cambridge has received wide-ranging research interests, including neurodegeneration,
visual learning and stroke.